Supacat Multi-purpose Sub-Sea Vehicle (SSV)

The Supacat Multi-purpose Marine Tractor (SMMT) feasibility study will examine the potential of a multi-purpose self propelled tool to aid offshore wind installation, maintenance, and eventual decommissioning. The final report will inform the design concept for a multi-purpose marine tractor and will make recommendations for its development.